Vending machine complete solution - Contactless selection, contactless payments and remote stock levels

Payme is a British start-up which develops innovative contactless payment solutions for unattended machines, such as pool tables, juke boxes and quiz machines. In response to the Covid-19 crisis it has identified the opportunity to expand its solution to vending machines to reduce the infection risk from payment and product selection keypads.

The solution takes advantage of the latest trends in mobile payments and will enable the end user to complete the product selection and payment on their smartphone quickly and anonymously, without the need to download an app, register or give away any personal information.

In addition, this easy to retrofit new solution will include remote stock taking and analytics for the machines' operators, enabling them to better manage their stock and reduce the number of site visits. Payme's flexible business model will translate into substantially lower fixed cost to machine operators, making them more resilient to sudden business loss in the future.

---ADDITIONAL INFORMATION HERE---

Further, during testing, Payme has identified an alternative way to implement one of the features of the solution, that will bring the operators of vending machines even more control over their running costs and enable easier and faster installation, together with a new sim/data supplier partnership, allowing for daily not monthly fees, making machines even more financially viable. This will allow for an even wider deployment of vending machines, benefiting locations where shops are not an option.